From nature to industry: applying H2-metabolising enzymes to sustainable biocatalysis

The project aims at bringing novel robust metalloenzymes into industrial applications that will improve the sustainability of chemical manufacturing. The main objectives of this PhD project are:

to optimise the overproduction of a novel [FeFe]-hydrogenase at high yield and large scale;
to apply the enzyme to biocatalytic hydrogenations for the production of high value products.
The student will work in state-of-the-art facilities at the interface between academia and industry and will be trained in fermentation (up 100 L scale), protein overexpression and purification, enzyme immobilisation, and biocatalysis.